Glisten: The Power of Song

Glisten is a mobile App that utilises the benefits of music to help counteract the challenges of isolation and cognitive and physical decline in older adults and those living with dementia. The App has been designed by a Music Therapist specifically for older adults who are being cared for in a home setting.

The App's key feature is an online studio that enables carers to assist the older adult/s they are caring for to record and share their songs with loved ones. Glisten also includes musical activities to encourage physical movement and cognitive engagement.